Ionic Liquids for Subtractive and Additive Nanomanufacturing

I propose investigating the use of ionic liquids for materials treatment, specifically in nanotechnology. Nanotechnology is the manipulation of matter at molecular scales close to one billionth of a meter. Progress in manufacturing at this scale has enabled the fabrication of modern electronic and biomedical technologies. However, more advanced processes are required to manufacture even faster computers, better drug delivery systems, and many other future technologies. In this project, ionic liquids will be used to access new options for these manufacturing processes. These exciting new liquids have been developed over the last two decades for a range of chemistry and energy storage applications. Ionic liquids consist entirely of charged complex molecules (ions) at room temperature, which allows for a new approach to nanotechnology manufacturing with a device known as an Ionic Liquid Ion Source (ILIS). In an ILIS, the ionic liquid covers a sharp needle. By applying a high voltage to this needle, it is possible to produce a beam of ions from the liquid. This spray can be directed towards a material for treatment. Different ion combinations would be available for various materials processing applications, as ionic liquids have been extensively studied, and hundreds of stable compositions have been discovered. For example, the beam can contain reactive ions, and can be used to remove material from silicon, a common material used in microprocessors. Varying the beam conditions and composition can allow for both the erosion of material (subtractive method) and the deposition of a thin film on the surface or to create a structure (additive method). I will explore the interactions of the ILIS beam with different materials, study the use of ILIS for material removal and deposition, and investigate the possibility of focusing the beam of ILIS for careful processing of materials at the nanoscale.

The first step in this fellowship will be to construct a vacuum chamber that can be used for detailed characterization of emission from different ionic liquids. ILIS beams are comprised of several different ion types, and so a filter will be used to separate these components. The separate ion types will then be fired towards a variety of materials to understand how specific ions react with different targets. These fundamental studies will be followed by experiments that use an ILIS to remove material and create a nanoscale pattern. Additional experiments can be performed with an array of ILIS devices, in order to achieve higher throughput. The possibility of depositing thin films or 3D nanostructures of ionic liquids from an ILIS beam will also be studied. Finally, this fellowship also aims to create a focused ion beam (FIB) from an ILIS using focusing optics. Computer simulations will be used to design the focusing optics, and an ILIS will be installed in this bespoke focusing setup. Experiments will be undertaken to evaluate the focusing performance of the ILIS-FIB beam, and it can then be used in several applications, for instance microscopy or precise milling at the nanoscale.

Potential impact
The areas of impact are summarized below:
Academia. This fellowship will generate fundamental knowledge and develop new scientific instruments that can be exploited by researchers in the fields of nanomanufacturing, space propulsion, ionic liquids, medicine and biology.
The project will improve the understanding of a device known as the ionic liquid ion source (ILIS), and it will determine how different components of the beam from an ILIS interact with target materials, for a large variety of liquids, irradiation conditions, and target materials. These results should guide the application of an ILIS in nanomanufacturing, but they are also relevant for the use of an ILIS in space propulsion. This data can be used by propulsion engineers to choose optimal ionic liquids and predict performance. The project will also pursue the deposition of thin films of ionic liquids on surfaces. These films can be used to study the interfacial structure of ionic liquids, which is important to understand the performance of these novel liquids in batteries and supercapacitors.

This fellowship will create the necessary methods and apparatus for implementing an ILIS in (1) etchers and (2) focused ion beams (FIB). Arrays of ILIS will be designed and tested in order to etch (remove) material at increased speeds. I will also design and construct a focusing column for an ILIS. An ILIS-FIB would be an incredibly versatile research platform providing nm-sized probes of a large variety of ion species, including reactive ions for fast processing. The ILIS-FIB would be shared with collaborators studying spectrometry, micro/nano electromechanical devices, and preparation of samples for microscopy. An ILIS-FIB will also have impact in biomedical sciences. Currently, FIB systems are used to remove material from cells to gradually probe different cross sections, to improve understanding of cell structure and how diseases such as HIV infect cells. An ILIS-FIB could be used for faster inspection of large volumes of biological samples.

Academic impact will follow dissemination through publications in high impact factor journals and participation in world class conferences. I will also arrange meetings with scientists in the UK and abroad to catalyse collaborations and knowledge exchange.

Industry. The research will produce intellectual property that can be exploited by industries in the UK, thus boosting the country's economic competitiveness. It is expected that the designs for the etching system and the ILIS-FIB can be patented, and that commercial systems based on these designs might be in operation within 5-10 years. The etching system based on ILIS would be more compact and safer than common plasma etchers found in industry today, since ionic liquids are non-volatile and would eliminate the need for large supplies of toxic gases routinely used by traditional etchers. This system could be commercialised by a UK start-up. In the case of an ILIS-FIB, the technology could be commercialised by our industrial partner, Ionoptika, a British company.

Public Relevance. Etchers and FIB tools are crucial for the fabrication of consumer electronics and enable key research in materials science and biology that ultimately impact engineering and health. Outreach materials will be produced and shared online. In particular, a video, titled "A world without FIB," will explain in simple terms the importance of FIB systems to the public, and introduce ionic liquids as a new advantageous option for FIB. I will also produce demos to share with school children and participate actively in mentoring.

UK Wealth of Knowledge and Skill Development. Research into alternative sources for FIB systems is limited in the UK (only one group in Surrey is researching alloy sources), and the proposed research would fortify the UK's presence in this field. The PDRA and I will attend relevant commercialization and public engagement courses to ensure the impact of this work.